Portable Remote Intelligent Monitored Power System (PRMIPS)

Power generation for temporary situations is normally reliant on high output diesel generators. In recent years the push to produce more energy efficient ancillary equipment, such as LED lighting, has reduceed the demand on the larger diesel generator sets. This project looks to provide wireless remote control of small format gas powered generators, such that a mesh network is automatically formed that allows second tier applications such as CCTV, Lighting and Audio to be provided over the mesh network being generated. The mesh network also facilitates the ability to provide control of the generation systems themselves, the loading upon them, and the fuel burn rate being consumed. In such a manner the system provides a more dynamic and progressive means to provide temporary power across multiple industry sectors whilst embracing currently unsuported power saving technologies.